The University of Kent and West Surrey Homes Limited KTP 24_25 R2

To develop an innovative ML/AI and CVAI pipeline to process and enhance images aimed at reducing external dependencies, enhancing profitability, and streamlining the production process.